Waste Away Creative Solutions Innovation Voucher

"At Waste Away Creative Solutions (WACS) we created a highly effective, portable pyro thermic reactor system that produces energy and heat from a variety of organic feedstock. By producing useful heat and energy locally, our novel combined heat and power (CHP) units achieve significantly lower overall carbon emissions than conventional heating systems and grid electricity.

Using innovative design and patented technology our mobile odourless units process and destroy waste at source eliminating the need for construction, transportation, storage, collection and disposal. Ideal for specialist waste processing (laboratories, construction sites, healthcare facilities), places with restricted access (including busy urban areas) or remote locations, our self-sufficient system can operate anywhere in any conditions on continuous feed cycle and easily integrate into the grid. The waste steam generated in the process is condensed to produce drinking water
"